UK Niche Vehicle Battery Cell Supply Chain

The UK Niche Vehicle Battery Cell Supply Chain project brings together niche vehicle manufacturers and Tier1 developers and suppliers with the UKs only Li-ion cell manufacturer, a UK materials manufacturer, an automotive supply chain specialist and three prominent Research and Technology Organisations. It addresses a problem that affects many developers and manufacturers of specialist products that rely on batteries. Although Li-ion technology was invented in the UK, it was the Japanese technology giant Sony that commercialised and brought the first Li-ion products to market. The UK is very strong on battery technology research. This project aims to bridge the gap between research and product and to bring battery cell manufacture to the UK. We're doing this in a very focused way, where we can support one of the UKs strong existing manufacturing sectors, niche vehicles, helping it to thrive in the new world of vehicle electrification. The volume of cells required by this industry are manageable by global production standards and play to the UKs strengths of high performance, quality and customisation. This is the first step to creating a significant UK industry.